The University of Nottingham and 3M Health Care Limited

To plan, develop and implement the UK's first community nursing care pathway for the treatment of chronic - oedema, including use of an innovative compression bandaging system.